CompassLED Invisibly powered Light

CompassLED is the world's first lighting product to be powered invisibly through glass. Unlike traditional lighting CompassLED lights are located within an entirely optically clear laminated panel with no visual means of power connection. Removing the need for intrusive wires and cables opens limitless design opportunities for powered devices to be located where necessary, and not where the constraints of a wiring loom dictates.